Analysis of data collected through StreetBuilder software

The Future Fox is a technology company with social impact. Our mission is to accelerate the development of smart, sustainable and people-focused cities. Our flagship product, StreetBuilder, is a digital tool that enables planners (local authorities, developers, planning consultancies) to get high quality feedback from the public early on, to de-risk schemes and build trust. We seek A4I funding to work with the brightest minds of the UK to extract maximum value from the anonymous data we collect, so clients maximise their use of feedback from the public. This will help build better places, faster.